Scalable Templating Layers for Advanced Batteries

Breakthroughs in battery technologies are critically needed to enable the widespread adoption of electric vehicles and the grid-scale storage of renewable energy. Solid-state batteries using a lithium (Li) metal anode are rapidly emerging and promise greater range and charging speeds, as well as improved safety. However, dendrite formation almost universally compromises such cells, and they quickly fail under realistic operating conditions. Only inorganic glassy solid electrolyes (SEs) have shown the exceptional ability to "template" stable Li plating/stripping at relevant rates. However, these SEs remain underexplored as they require high-cost, low-throughput vacuum deposition techniques that are incompatible with large-scale battery production.

The aim of this research proposal is to engineer a new family of scalable "templating layers" to enable high-rate solid-state batteries. Taking inspiration from vacuum-deposited SEs -- namely the homogeneous, non-crystalline (glass) structure, electrically insulating nature and very flat morphology of the SE used -- we will use low temperature, solution-based techniques that can realise these key attributes and be easily scaled-up to industrially relevant levels. A major challenge in engineering glassy materials stems from their inherent disorder, meaning the critical relationships between atomic structure, electrochemical properties and processing usually remain elusive. A suite of advanced characterisation methods, including X-ray scattering, thermal desorption spectroscopy and operando imaging, will uncover new design rules that span materials to devices. The outputs of this study will be invaluable for the study of disordered functional coatings and have wide impact in energy storage, especially to related battery chemistries, microelectronics and sensing applications.